ALLIANCE - A hoListic framework in the quality Labelled food supply chain systems' management towards enhanced data Integrity and verAcity, interoperability, traNsparenCy, and tracEability

ALLIANCE represents a paradigm shift in the Food Supply Chain Systems’ management for the combat against Food Fraud, distinguishing from the traditionally approaches that leverage monolithic digitalized logistic solutions and standalone FSC interoperability protocols. ALLIANCE aims to provide a holistic framework that safeguards data integrity and veracity, enhances traceability and transparency and reinforces interoperability in quality labelled supply chain of organic, PDO, PGI, and GI food, through innovative technology solutions and validated approaches (such as distributed ledger technologies supported by IoT sensing devices, providing extensible anchors to interoperability protocols and use of in-situ portable rapid testing devices to detect adulteration and verify food origin and authenticity) and fosters evidence-based decision making through AI and ML for preventative interventions and actionable planning. The proposed framework will improve social and economic sustainability of quality labelled food supply chains by ensuring quality & authenticity, increasing food safety, while also considering climatic and environmental impacts of food products. The technologies to be employed in this project will be described and demonstrated in detail to reach higher technology readiness levels (TRLs) and enable smooth and rapid adoption by all stakeholders